Floating Instream Tidal and Solar (FITS) Power Plant - Nepal Pilot Project

Harvesting hydrokinetic energy from running river water presents a highly attractive addition to the existing renewable energy sectors. Critically, and unlike most other renewables, this technology guarantees a predictable and consistent energy output which can contribute to the baseload power requirements of its energy off-takers.

AEL has developed an innovative hybrid technology which couples run-of-river hydrokinetic generation with solar - the Floating Instream Tidal and Solar (FITS) power plant. FITS technology has been specifically optimized for river deployments, and is scalable to enable both energy access and utility scale power generation.

This project will deliver the first fully developed FITS pilot, supplying constant renewable power to an off-grid community in rural Nepal. The electricity supplied will be used to provide lighting and cooking facilities to households in the community, and will additionally power water filtration and pumping equipment, providing access to clean water for drinking and water for agricultural industry.